Grwp Llandrillo Menai and Heritage Great Britain plc

To develop an accurate and reliable track quality condition monitoring system for Snowdon Mountain Railway that can be included in a predictive maintenance strategy.